Development of a Novel Talent Company Matching Model (TalCoMM)

In recruitment today, the dominant paradigm is matching candidates to job listings. Job sites aggregate listings and offer an industry-standard interface where candidates search by title and location. There are huge deficiencies in this model, including: i) 50% of real job opportunities are never published but filled by referral (CareerBuilder); ii) searching by job title+city usually produces thousands of results, far too many to review or compare fully; iii) many jobs today are so dynamic that job roles change soon after starting; iv) most listings contain little or no information about the employer, especially recruiter listings which deliberately remove the employer name; v) job listings only show labour market needs today, whereas a smart candidate needs to know how are needs evolving. Craft has seen a gap in the market to develop a novel Talent-Company-Matching-Model "TalCoMM” that assesses enhanced fit between candidate and a company needs using innovative searching and matching tools.